AilArian

Our reusable silver conductive ink technology will enable printed electronics manufacturers to reduce the environmental impact of their products and align with key UN strategic development goals. We will supply high quality silver conductive inks for use in additive manufacture of electronics by printing and that are suitable for applications such as wearable technology, sensors, and smart packaging. Our patented ink is the only high conductivity ink that is truly recyclable in an environmentally sustainable and cost-effective way. It can be used as a replacement for existing non-sintering silver inks while reducing scope-3 emissions by up to 80%, or in place of carbon inks, providing high conductivity without compromising sustainability.

Electronic waste is one of the fastest growing waste streams, with more than 57Mt generated in the last year, of which less than 20% was recycled, with large quantities shipped overseas to developing countries. The current recycling method use energy intensive processes or highly toxic chemicals to recover the metals such as gold and copper. These processes destroy everything in pursuit of these materials, creating pollution and hazardous waste. The recycling process for our materials requires none of the toxic chemicals currently used, preserving the electrical components and substrate for reuse or recycling. The silver particulate we recover is unchanged by the process and can be reused in the manufacture of new inks; reducing cost, lowering scope-3 emissions, and enabling the creation of a closed loop circular system for printed electronics.